Evolution of specificity at the D14L signaling node for plant development and symbiosis

Theme: Agriculture and Food Security

Unravel the function of D14L in the basal plant Marchantia paleacea. KAI2/D14L plays central roles in germination, seedling growth, and beneficial associations with arbuscular mycorrhizal (AM) fungi in Arabidopsis and rice, but the function of D14L in basal plants remains unknown.

Strigolactones (SLs) are plant hormones that regulate plant development and growth of AM fungi. Karrikins (KARs), on the other hand, are abiotic compounds found in smoke that stimulate seed germination of fire-chasing plants and influence seedling growth. The receptors for SLs and KARs, D14 and D14L/KAI2, are paralogs. SL-insensitive d14 mutants retain the ability to be colonized by AM fungi. In contrast, Rice D14L is indispensable for root-perception of AM fungi and for initiation of the symbiotic interaction. The common evolutionary origin of D14 and D14L explains the remarkable parallels between the SL and KAR signaling pathways, which culminate in a shared requirement for the F-box protein DWARF3(D3)/MORE AXILLARY GROWTH (MAX2). Orthologues of the KAR/KL-signaling components D14L, SMAX1 and D3 occur in all land plants, whereas the SL-signaling proteins D14 and D53 are absent from basal plants. Therefore, canonical SL signaling via D14-D3-D53 was an innovation of Embryophyta. Nonetheless SLs are found in basal plants, which indeed have developmental responses to exogenous SL analogs, possibly mediated via D14L. Plausibly, a D14L-mediated mechanism may have been important for early land plant development and AM symbiotic interactions. We will use our collective expertise to investigate the role of D14L in basal land plants and fire-adapted species.

(A) The basal liverworts include the genetically tractable Marchantiaceae. We will apply the CRISPR/Cas9 technology to the mycorrhizal species Marchantia paleacea to test the hypothesis that D14L is required for plant development and AM symbiosis in basal plants.
(B) To assess whether the role of D14L in symbiosis is conserved across the plant kingdom, genetic complementation of rice hebibaAOC with both M. paleacea and N. attenuata D14L genes will be performed. In non-mycorrhizal Arabidopsis introduction of Marchantia polymorpha D14L failed to complement kai2 developmental phenotypes. If similar observations were made for AM signaling in rice, M. paleacea D3 and SMAX1 will be introduced into hebibaAOC and crossed to the MpalD14L-expressing line to verify functional conservation. Similarly, D14L variants identified in Objective 2A to confer preference for KL-ligands will be examined for their ability to mediate symbiosis signaling by engineering equivalent substitutions of rice D14L.

ENWW:
- Transcriptome and proteome analysis of Mycorrhiza and Marchantia paleacea upon disruption of the gene D14L. These datasets will additionally be compared to transcriptomics/proteomics data collected from cereal species.
- Assessment of mycorrhizal colonization of M. paleacea via biological imaging and statistical analysis of the quantitative traits assessed.